Assessing the Commercial Feasibility of Cryomation; the Zero Emission Alternative to Cremation

With average global mortality rates at 0.085% over 60 million people will die this year.
Cremation is the leading funeral process in the world. Cremating a 100kg body produces
180kg of CO2 as well as atmospheric pollution with heavy metals. Traditional Burial with its
memorials, cemeteries and their ongoing maintenance is considered to have the greatest long
term impact on the environment of all funeral processes. The world population is forecast to
grow to over nine billion by 2050.
Cryomation is a zero emission alternative to Cremation, developed through an award winning
KTP at the University of Hertfordshire, which uses Liquid Nitrogen, freeze drying and
accelerated composting to produce sterile human remains, . The process has no fossil fuel
burning incinerators, no harmful effluent streams and the remains can be buried in a much
smaller space than other burial processes. The remains disappear to nothing so land could be
reused for other family members. With an accelerated composting option, the remains are
reduced to around 1/6th of the size of the original body and not only ideal for “green” funerals
and burial under trees but could also allow remains to be taken home in a pot, supporting the
life of a memorial plant.
Having proven the science behind the process under the KTP, Cryomation want to evaluate
the feasibility of delivering the process commercially and quantify its potential to have a
significant, positive impact on the global environment, by reducing harmful emissions and
making use of already scarce burial land.